Secure Integrated Network Communications for Broadband and ATM Connectivity

The Secure Integrated Network Communications for Broadband and ATM Connectivity (SINCBAC) project is intended to accelerate the UK offering to the civil aircraft industry for a SESAR-era ATM-capable comms system. Passenger aircraft communications are undergoing a revolution and new aviation operating regimes are demanding orders of magnitude increases of data throughput for future flight decks, passenger cabins, and aircraft system safety & health reporting. Rather than proliferate the already large number of components in a communication system, the technology challenge is therefore to contain all network traffic on an aircraft into a unified system, whilst still maintaining complete segration between separate traffic domains. SINCBAC research will derisk a certifiable resiliant and secure network fabric, which will support network traffic of all classifications from safety of flight comms. to high speed broadband, with priority being given to safety services.